Engaging in Energy

P8E Ltd has developed an innovative, small-scale plasma gasification system for converting waste into energy. The system generates onsite heat and power for businesses, residential complexes and public buildings such as schools and hospitals. It has a small footprint and produces no harmful emissions, offering one ideal solution for dealing with two significant challenges, namely the environmental impacts of landfill waste and the sustainable, secure supply of heat and power.

Compared to large power plants, our small-scale units are considerably simpler to install and operate. A large network of decentralised units can match the capacity of a large plant but with diversified risks and considerably lower environmental impact. This is a viable solution that can help tackle the challenges of ever-present waste, limited energy capacity and risks to energy security.